DEVELOPMENT OF ULTRA- HIGH CUT-RESISTANT COMPOSITE MATERIAL FOR DIVERSE SECURITY APPLICATIONS

Zeal Innovation market two product families under the LITELOK brand, these are the world's lightest Sold Secure Silver rated bike lock range - available in three sizes, starting from only 630g; it's flexible, easy to carry and wearable. Our flexible Sold Secure Gold rated bike locks weigh from 1.1-1.4Kg and were awarded a "Best Buy" by The Independent in 2018 and Red Dot Design award 2018\. They are the lightest, flexible Gold and Silver standard bicycle locks on the market, which harness the unique security properties of multiple innovative materials meaning it can withstand sustained attack from tools like crowbars, bolt croppers and hacksaws.

This project is to develop a new ultra secure technology plus associated manufacturing processes for new diverse security applications beyond bicycle locks. The project is led by Zeal Innovation Ltd, partnering with Swansea University.